TwoShot Automated Royalty collection

Music sampling and royalty distribution have traditionally been tedious and lengthy processes involving various middlemen and human intervention.

At TwoShot, our aim is to streamline the current archaic system of licensing, rights, and royalties in the music industry.

Specifically now, with the advent of generative artificial intelligence which can generate infinite amounts of music, this technology will be absolutely imperative.

As part of this process, we also wish to democratise and unfragmented the information and processes for licensing music, by leveraging blockchain technology